Novel Dual Cycle Combined Aluminium Dross Stirrer and Pressing System

Aluminium (Al) due to its properties is the 2nd most used metal after iron (C Krammer
AlHandbook 1999).
Al dross represents a residue from primary & secondary Al production. Drosses are classified
according to their metal contents. White dross is higher metal Al content & is produced from
primary & secondary Al smelters. Black dross has a lower metal content & is generated
during Al recycling (secondary industry sector). White dross may contain from 15% to 70%
recoverable metallic Al & it comprises a fine powder from skimming the molten Al. Black
dross typically contains a 15% or less aluminium with a mixture of Al oxides & slag. (Hwang
J Y et al 2006).
Apart from Al metal, dross may also contain other chemical compounds eg Al203, AIN,
Al4C3, MgF2, NaAlCl4, S102 MgO. With total global Al production at 62m tonnes (with
close to 26m tonnes from recycled) increase to around 97m tonnes (39m from recycled)
(Organisation of European Al Recycling Industry 2013) by 2020.
Approximately, up to 4 million tonnes of white dross & more than a million tonnes of black
dross are reported throughout the world each year, & around 95% of this material is landfilled
(Journal of Minerals & Materials 2012 Vol 5).
The problem for Al industry is to develop a means of recovering as much molten liquid from
Al from the dross whilst still in the hot form (830°C-900°C) on removal from the furnace.
Secondary recyclers are no longer providing acceptable value in dross recovery. Only about
40% of the metal recovery is passed on to the customer & is now common practice. In the Far
East & BRIC Countries, secondary recycling services are often not available. Altek have
identified a unique dual cycle stirring/pressing process which could dramatically increase the
level of Aluminium recovery on site.